Morphing Aquatic Robotics: Navigating Structured Aquatic Environments

Aquatic environments such as kelp forests and underwater sewage pipes pose significant challenges for robotic systems. Exploring and monitoring these areas is critical for environmental conservation, furthering human knowledge, and maintaining infrastructure. Structured aquatic environments (SAEs) contain obstacles and enclosed spaces which traditional robots, typically comprised of purely rigid materials, struggle to navigate. This project explores the design of a morphing aquatic robot (MAR), for navigating SAEs, including natural habitats and infrastructure. A key novelty is the robot's shape morphing structure, enabling multiple locomotion gaits, and allowing it to navigate SAEs more effectively than conventional approaches. This is because it will permit the robot to alter its locomotion mode and shape to suit its environment, transitioning between swimming and crawling for moving between and inspecting sites. The result will be a more efficient and reliable approach for exploring and monitoring aquatic environments.

Aims and objectives:
1. Survey and analyse biological solutions to locomotion through SAEs and generate a robotic prototype.
1a. Investigate strategies for enabling high-performance actuation for locomotion in water and develop a prototype robot.

2. Specify requirements for applications in constrained aquatic environments by liaising with stakeholders.
2a. Engage with potential stakeholders, who may include British Antarctic Survey, Bristol City Council and Vaarst, to inform the design specifications of prototype robots.

3. Develop a robot prototype and refine its robustness towards deployment in real world environments.
3a. Develop a watertight prototype robot and investigate corrosion resistance via accelerated testing techniques.
3b. Make the robot resilient against damage and entanglement by combining morphological design features with planning and sensing approaches within complex environments.